FEARLESS

Leading UK manufacturer of pilot and production roll-to-roll (R2R) tools and machines, Emerson and Renwick (E&R) together with CPI, will apply their extensive expertise in R2R processing and equipment, to evaluate and investigate the challenges associated with pilot and high-volume continuous production for coatings and conversion of advanced materials for the production of battery cell materials for next generations of batteries for the rapidly developing EV industry.

E&R with CPI will carry out a comprehensive feasibility study of future materials and processing of coatings that will be required for next generation batteries technologies, this will including both conventional and vacuum coating techniques and other required processing steps for their eventual end-to-end R2R production.

Analysis of the technologies and supply chain will be carried out as well as aspects of the cost of production.